Wound Triggered Synergistic Anti Biofilm Frameworks

This is in the full application from the commercial partner lead

Technical abstract
This is in the application from the commercial partner lead

Potential impact
This is in the application from the commercial partner lead